Technologies for circulating tumour DNA preparation

Circulating tumour DNA (ctDNA) analysis is recognised as a promising technology to diagnose and characterise cancers and to monitor the effect of cancer therapies in human patients, without having to resort to invasive, complex and expensive scans or tissues biopsies. However, a key challenge to using ctDNA in routine clinical testing is that DNA originating from the tumour is present only as a small fraction of the total cell-free circulating DNA in blood (<1%). Current sample preparation techniques and detection methods face challenges, including low yield of nucleic acid and lack of analytical sensitivity, to be robustly and economically deployed to detect mutations and methylation patterns at very low abundance. The goal of this project will be to develop novel approaches for decentralised, and automated, ctDNA enrichment which increases the sensitivity of analysis of ctDNA to improve patient outcomes and reduce invasive and costly surgical biopsies.